Compiler Optimizations for Real-time Graphics Applications

"In order to keep up with the demand for ever increasing visual fidelity, real-time graphics rendering requires hardware acceleration using highly parallel graphics processing units (GPUs). For graphics applications, these GPUs are usually controlled using small programs called ""shaders"", which run in parallel at various points throughout a rendering pipeline. These shaders are compiled and scheduled within a "graphics driver" on the host CPU, and decisions about which shaders to use for which objects are typically contained within the complex infrastructure of a "game engine". This project aims to find ways of automatically detect optimization opportunities accross this graphics stack, and use heuristics or machine learning to guide compilation and scheduling decisions to increase performance across a variety of mobile and desktop GPUs.
"